Protective coating of NdFeB sintered magnets

HyProMag is looking to develop protective coating solutions for sintered neodymium-iron-boron (NdFeB) magnets. HyProMag's patented technology provides a route for manufacturing rare earth magnets utilising end of life components as feedstock. Sintered NdFeB magnets are ubiquitous today and are used in a wide variety of applications from loudspeakers to EV motors to pump and filtration solutions, with most applications requiring a coating on the magnet for corrosion protection. HyProMag is looking for commercially viable and environmentally conscious coating solutions for NdFeB magnets. Indestructible Paint will study compatibility, application and corrosion protection of sintered NdFeB magnets, first with existing products, then with bespoke coatings.